An innovative approach to food packaging

Dunbia is an international food producer and a leading supplier of beef, pork and lamb products into the UK multiple retail sector and European markets. The company works closely with its customers to ensure the food it produces is of the highest quality for consumers. Continuous research, development, market insight and consumer intelligence drive our product innovation strategies. Dunbia is aware of its role in the production of safe, healthly and great tasting food of surpasses its customer expectations and the needs of consumers. This project seeks to extend the total product life of vacuum skin packed chilled meat products supplied into multiple retail in the UK and Europe far beyond current shelf life standards without compromise to product quality. Moreover, the project will explore opportunities to improve the production process leading to enhanced eating quality and increased consumer convenience through the development and testing of a novel approach in food packaging concept and design. This is to support the development and launch of a range of chilled meat products offering both, customers and consumer’s flexibility and quality through an improved, longer life product range. The project will seek to reduce food waste and associated packaging waste, improve product yield and sustainability and increase sales for both the manufacturer and the retailer, whilst addressing the needs of today’s consumers, who are personally engaged with desiring more convenient healthy and socially responsible food.